University of Ulster and Fortress Protec Limited

To design, develop and test ready for production a new next generation suite of high performance doors, with thermal, fire-proof, sound-proof and security ratings not achieved by any other product in the market, whilst establishing a new in-house design capability for continuous innovation.